An optimised control system for dual-fuel delivery infrastructure for low carbon vessels.

In the transition to low-carbon shipping, multiple low-carbon fuels are currently being developed. It is likely that different fuels will be used by ships depending on operational requirements, such as voyage duration and specific cargo. This poses difficulties for port operators developing onsite infrastructure which can service the demands of vessels with different fuel types, representing very case specific investments.

Two such technologies being developed are electric and hydrogen vessels. HydroStar is currently leading a CMDC4 project developing an innovative infrastructure solution which delivers both electrical and hydrogen vessel fast charging/refuelling in a hybrid system using off-grid renewable energy. Within the project, a small scale demonstration unit is being placed at Babcock International Group's Devonport Royal Dockyard site.

This Smart Shipping project will build on work being undertaken within CMDC. HydroStar is collaborating with Babcock International, Plymouth University and Emerald-Green-Power to develop a sophisticated smart control system which will optimise infrastructure operation for the dual-fuel delivery system at individual ports, but also for whole regions by integrating the infrastructure operation of multiple ports as a connected ecosystem. Integrating multiple ports will provide vessel operators with confidence that they can access low-carbon fuels throughout their voyages, whilst achieving decarbonisation and air quality improvements.

This will be achieved by implementing advanced digital twin models and simulation models, and with these create new AI algorithms and machine learning patterns which utilise data from ports themselves, incoming vessels, meteorological institutions and other sources which utilise data from ports themselves, incoming vessels, meteorological institutions and other sources. At individual ports, knowledge of incoming vessels and the energy availability onsite will determine how the control system operates onsite infrastructure, being demand led to produce optimal ratios of hydrogen and electricity to supply incoming vessels.

By also operating as a wider integrated ecosystem, risks of insufficient low-carbon fuel supply, particularly within early uptake, can be mitigated and balance energy supplies across regions. For example, knowledge of fuel supplies of multiple ports across a vessels' voyage plan can determine the quantity of fuel taken on at each port, ensuring security of supply for all vessels entering each port.

Furthermore, vessels themselves can be used to balance energy availability at ports, transporting low-carbon energy through batteries or hydrogen storage in preparation for supply shortages, with the control system determining potential shortages ahead of time based on meteorological data for renewable power generation and energy flows in/out of the port.